Effect of institutions on energy efficiency in the long-term (provisional)

The concept of energy efficiency has been used by scholars to identify the amount of energy used in the production of a specific service, like lighting or heating. Technologies which are energy-efficient are an essential component of a consistent strategy to confront climate change and to promote green growth.